Administrative Data Research UK - EUSS

ADR UK (Administrative Data Research UK) is a partnership transforming the way researchers access the UK’s wealth of public sector data, to enable better informed policy decisions that improve people’s lives.

By linking together data held by different parts of government, and by facilitating safe and secure access for accredited researchers to these newly joined-up data sets, ADR UK is creating a sustainable body of knowledge about how our society and economy function – tailored to give decision makers the answers they need to solve important policy questions.

ADR UK is made up of three national partnerships (ADR Scotland, ADR Wales, and ADR NI) and the Office for National Statistics (ONS), which ensures data provided by UK government bodies is accessed by researchers in a safe and secure form with minimal risk to data holders or the public.

The partnership is coordinated by a UK-wide Strategic Hub, which also promotes the benefits of administrative data research to the public and the wider research community, engages with UK government to secure access to data, and manages a dedicated research budget.

ADR UK is funded by the Economic and Social Research Council (ESRC), part of UK Research and Innovation.
To find out more, visit adruk.org or follow @ADR_UK on Twitter.

The EU Settlement Scheme (EUSS) Data Linking Project is an ADR Wales initiative born out of the need to improve the evidence base on EU citizens in Wales who are part of the EU Settlement Scheme.

It aims to anonymously link Home Office data with other data already held within the SAIL Databank, enabling researchers and policymakers to better understand the experiences of EU citizens with Settled Status, and therefore to develop better informed policy and services that address the needs of this potentially vulnerable population.